Using Next Generation Nitrogen Sources For Producing Spring Malting Barley and its Impact on Yield and Grain Malt Quality

Project description: Optimizing barley production and enhancing the production of tons of barley per hectare while increasing barley quality simultaneously are essential to developing the most sustainable barley supply chain globally. Improving cultivars through breeding and genetics of barley along with improving farming practices and the use of nitrogen fertilizer have been the centre point of tripling barley yields over the last one hundred years. Presently, nitrogen fertilizers contribute 50-70% of greenhouse gas emissions associated with barley production. Identifying the impacts that new nitrogen fertilizers will have on barley yield and malt quality is essential to improving the N-use efficiency (NUE) of malting barley crops and hence the sustainability of a global barley supply. Understanding how new compound nitrogen fertilizers (e.g. ammonium nitrate and sulphur; ammonium nitrate, phosphate, potash and sulphur) will impact the entire beer supply chain, as barley and malt, is critical to determine how these fertilizers can be used in barley production.

We hypothesise that barley cultivars will respond differently to these new and different nitrogen fertilizers and that the resulting malt will have end use quality differences and parameters and that a genetic by environment (treatment) interaction will be observed. Our goal is to determine how these new nitrogen sources need to be used to develop best production practices and optimize barley yields, barley quality and malt quality which will improve barley production sustainability. Field experiments will be conducted in years 1 and 2 at the University of Nottingham farm, UK. In the experiments physiological analysis will be carried out to understand how the biomass and grain dry matter partitioning is affected by the treatments. N uptake will be determined through plant sampling and plant N analysis at critical growth stages through the season. In addition, canopy photosynthetic traits underlying biomass will be quantified through multi-spectral reflectance measurements. Malting quality of grain samples will be assessed in all trials. Soil sampling will be conducted at each site to determine nutrient availability. From these data, we will understand the bases of the genotypes x N treatment interactions and identify target NUE traits for phenotyping in Year 3 of the project in spring barley mapping populations to identify QTLs and molecular markers for deployment in barley breeding programs.